Transformative Innovation in the Delivery of Assisted Living products and services (TIDAL)

TIDAL Mapping (WS1). Guided by our consultations with partners we will carry out a series of short focused projects. The first two will focus on the regulatory landscape for AT post-Brexit and will review successful translation of EPSRC-funded research into AT products and services. Three further short projects, focused on key barriers and enablers will be developed by the Network.

TIDAL community development (WS2) will establish the Network and maintain inclusive engagement. A major activity will be running the Annual Symposia and Doctoral Colloquium, with the first focussed on Responsible Engineering.

TIDAL Research (WS3). We fund up to eight research projects of up to £65k (aiming for 2 per theme) to interdisciplinary teams who have an excellent research hypothesis for solving a clear unmet need. There will be three steps of development: 1) an agenda setting workshop 2) targeted calls and a team building workshop (i.e. mini sandpit); 3) review and select proposals for funding. All research projects will have a business mentor and we will also support industry placements (2 months maximum) for academics, and encourage industry-funded placements into academia. Guided by initial consultations with partners we will begin the Network+ with three themes. 1) Responsible Engineering 2) Sensors and Data Science for Communication Aids 3) Design & Digital Manufacturing Systems (DMS) & Physical Devices. An additional theme will be added as TIDAL N+ grows.

WS4: Network Education & Dissemination (WS4) : The TIDAL project is led by Holloway, who co-leads the £19.8million AT2030 Programme (www.at2030.org) and the Global Disability Innovation Hub (GDI Hub) Academic Research Centre. These initiatives already have excellent networks for communication and dissemination and TIDAL will take advantage of these. Specific activities will include the development of policy notes based on the work in WS1-3, engagement with local innovators, colleges and schools through hackathons and GDI Hub Live events themed to TIDAL N+.